Automated characterisaton of human gene regulatory networks for precision medicine

Understanding gene regulatory networks (GRNs) is critical to our understanding of cellular function and disease. However, the current experimental paradigm of using cell-based assays for GRN characterisation is slow, laborious and costly, resulting in limited data output of low quantitative resolution. In this project, SkyLab Bio confronts these problems using a different approach. We will harness state-of-the-art biological systems, automation and computation to create a high-throughput, rapid, robust and highly reproducible human in vitro GRN prototyping service. This will provide a reliable solution to determining causality in gene regulation, allowing for a more quantitative, unparalleled insight into GRN organisation.